Modernise Compiler Technology With Deep Learning

Compilers are a crucial component of our computing stack. A compiler translates the high-level source code to low-level machine instructions to run on the underlying hardware. It is responsible for ensuring software runs efficiently so that our computers can provide more real-time information, faster services, and better user experience, and has a less environmental impact.

While being a vital software infrastructure, today's compilers still rely on techniques developed several decades ago. They are limited by many sub-optimal choices used to work around the constraints of computers designed 30 years ago. As a result, today's compiler infrastructure is too old to utilise advanced algorithms and is too complex for any compiler developer to reason about successfully. Worse, existing compilers are all out-of-date and fail to capitalise on modern hardware design, causing huge performance loss and energy inefficiency. This compiler-hardware mismatch, in turn, leads to poor user experience and hinders scientific discovery and business innovation. A crisis is looming - without a solution, either hardware innovation will stall as software cannot fit, or computing performance and energy efficiency will suffer. Such a crisis requires us to rethink how we design and implement compilers fundamentally.

This project aims to bring compiler technology to the 21st century to allow compilers to take advantage of machine learning (ML) and artificial intelligence (AI) techniques and modern computing hardware. Our goal is to massively reduce the human involvement in developing compiler optimisations so that compilers can quickly catch up with the ever-changing hardware to deliver scalable performance on the current and future computing hardware. We believe that ML is entirely capable of constructing efficient compiler optimisation heuristics from simple rules with zero human guidance. This idea of fully relying on ML to learn code analysis and optimisation strategies is highly speculative and has not been tested before. However, the recent breakthrough effectiveness of ML in domains like game playing, natural language processing, drug discovery, chip design, and autonomous systems gives us the confidence that this is now possible in compilers. If AI can learn to drive a car, it must be able to reason about programs to perform optimisations like scheduling machine instructions.

This ambitious project, if successful, will have a transformative impact on how we design compilers. Our software prototype will be open-sourced and integrated with a key compiler infrastructure. It opens up a new way to automate the entire compiler development process, allowing compilers to get the most out of new computer hardware architecture. It will help to safeguard the massive $400B investment in today's software-hardware ecosystem and provide a pathway to greater performance in the future. The current push for specialised computer processors will not be effective if the software cannot utilise the hardware. By significantly reducing expert involvement in compiler development, this project offers a sustainable way for software to manage the hardware complexity, enabling innovation and continued growth in computing hardware.

Given the accelerated and disrupted changes in hardware technology and the massive mismatch between software and hardware, success in this project will be of interest to companies that provide hardware IP and software development tools, two areas in which the UK is world-leading. It will also help ensure continued performance improvement for end-users, despite the radical changes in computer systems due to the end of Moore's Law.

We believe that we have the skills, expertise, partners and work plan to achieve the ambitious goal. We are world-leading in ML-based code optimisation, have pioneered in employing deep learning for compiler optimisation and have collaborative links with key industry stakeholders in the areas.